The University of Manchester And Medicines Evaluation Unit Limited

To develop and implement a programme of PROMS which underpin the identification of phenotypes for chronic obstructive pulmonary disease and the delivery of stratified medicines.